Summer School in Computer Vision 2007-09

Computer vision is a complex area, spanning disciplines such as computer science, electronic engineering, psychology, mathematics and physics. As such, there are many ideas and principles that research students need ot learn in order to become effective researchers in the area. This summer school is the principal mechanism in the UK by which the body of research students is able to learn these ideas and principles, and has the added bonus that expert practitioners from industry are able to show how these principles are realised in practical systems.